HyProbe Renewable Gas Blending Device

This project aims to support the introduction and validation of an innovative renewable gas blending technology for the global gas industry. By enabling efficient integration of biomethane and other renewable gases into existing gas grids, the project contributes to a more sustainable and cost-effective solution.

At present, blending renewable gases into the gas network presents technical challenges, primarily due to the lack of effective, integrated solutions that ensure homogeneous mixing. To address this issue, Bohr Limited has developed the HyProbe Blending technology. This is a unique, retrofittable probe designed to blend renewable gases efficiently and at a significantly lower cost than conventional methods. Technology blends gas within a shorter length of the pipelines and is designed to work in high velocity pipelines where other systems may fail. Gas off-takers can be placed at any pipe length confidently, by reducing the length of the pipe to achieve a homogeneous blend.

However, before this technology can gain industry-wide acceptance, it must be rigorously validated through scientific analysis and fluid dynamics modelling. This project will use Computational Fluid Dynamics (CFD) to analyze the behavior of injected renewable gas as it interacts with the existing natural gas stream. By studying the way gases mix, disperse, and reach a homogeneous state within the pipeline, the project will generate performance data to support the claims of the HyProbe technology. A range of parameters related to the geometry, injected gas properties and parent stream gas properties will be varied to provide an operating envelope and wider understanding of the factors affecting blending performance.

Scientific validation is a critical acceptance criterion for the gas industry, as it requires assurance that new blending technologies can meet regulatory and operational standards. By providing clear, reliable evidence of gas blend homogeneity, this project will help position HyProbe as a trusted, cost-effective, and sustainable solution for renewable gas injection.